University of the West of England Bristol And Ecotricity Group Limited

To build, develop, test and prepare for market an innovative home energy storage product and control system, demonstrating successful operation and achieving regulatory compliance.